The Body as a Battlefield': an exploration of available material culture that highlights narratives of sexual violence in conflict

This research project will have a foundation of an integrative review of books, journal articles, edited collections and publicly shared institutional documents. These texts will come from a number of disciplines, including but not limited to history, international relations, critical museology, social anthropology and gender studies. Regarding the history of sexual violence in conflict, special attention will be made to texts which highlight more diverse narratives than the case studies that currently dominate the literature. Specifically, instances of sexual violence in conflict that reflect the imperial character of war in the twentieth century and reveal the intersection between gender and race. A broadened and up to date understanding of this historical phenomenon and how the historiography is rapidly developing will be important also for the primary research stage of this project, informing the discovery of narratives of sexual violence in conflict otherwise hidden. Whilst continuing throughout the project, the review and analysis of secondary literature will be the focus of the first year of study. In this period, search terms, useful databases, journals and conferences will be identified.